Aston University and Citisense Limited KTP 23_24 R5

To develop a novel in-vehicle (mobile) monitoring solution, to capture and analyse road conditions and road infrastructure, using advanced Artificial Intelligence and Machine Learning.